Diabatic Quantum Annealing using XX-Catalysts

My proposed research will look at a quantum algorithm known as Quantum Annealing. This algorithm is used for solving combinatorial optimisation problems with the aim of reaching a solution faster than is classically achievable.

Quantum Annealing works by encoding the optimal solution for such a problem into the ground state of what is called a Hamiltonian - essentially a mathematical object that defines the energy levels of a system. In this way, solving the optimisation problem becomes a matter of getting a quantum system into this ground state so that it can be measured. However, for any non-trivial problem this Hamiltonian will be incredibly complicated and so getting a quantum system into its ground state is not a simple task.

In traditional Quantum Annealing, the system is initialised in the ground state of a simple Hamiltonian before slowly transitioning to the Hamiltonian defining the problem. By what is known as the Adiabatic theorem, the system will remain in the ground state throughout this transition provided it happens slowly enough and so the system ends in the ground state of the problem Hamiltonian. However, for some problems, this must occur intractably slowly to avoid transitions away from the ground state - destroying any chance of quantum speedup.

My PhD will examine a potential solution to this problem in which transitions to higher energy states are allowed to occur but in such a way that ensures the system has returned to the ground state by the end of the algorithm. This is achieved through the introduction of a third Hamiltonian that facilitates these transitions back into the ground state. This so-called diabatic approach to quantum annealing has the potential to lead to dramatic speedup over its adiabatic counterpart and indeed over classical algorithms.

Potential impact
The first and most important impact of our Centre will be through the cross-disciplinary technical training it provides for its students. Through this training, they will have not only skills to control and exploit quantum physics in new ways, but also the background in device engineering and information science to bring these ideas to implementation and to seek out new applications. Our commercial and governmental partners tell us how important these skills are in the growing number of people they are hiring in the field of quantum technologies. In the longer term we expect our graduates to be prominent in the development of new technologies and their application to communication, information processing, and measurement science in leading university and government laboratories as well as in commercial research and development. In the shorter term we expect them to be carrying out doctoral research of the highest international quality.

Second, impact will also flow from the students' approach to enterprise and technology transfer. From the outset they will be encouraged to think about the value of intellectual property, the opportunity it provides, and the fundraising needed to support research and development. As students with this mindset come to play a prominent part in university and commercial laboratories, their common background will help to break down the traditional barriers between these sectors and deliver the promise of quantum technologies for the benefit of the UK and world economies. Concrete actions to accelerate this impact will include entrepreneurship training and an annual CDT industry day.

Third, through the participation it nucleates in the training programme and in students' research, the Centre will bring together a community of partners from industry and government laboratories. In the short term this will facilitate new collaborations and networks involving the partners and the students; in the long term it will help to ensure that the supply of highly skilled people from the CDT reaches the parts of industry that need them most.

Finally, the CDT will have a strong impact on the quantum technologies training landscape in the UK. The Centre will organise training events and workshops open to all doctoral researchers to attend. We will also collaborate with CDTs in the quantum technologies and related research areas to coordinate our efforts and maximise our joint impact. Working in consort, these CDTs will form a vibrant national training network benefitting the entire UK doctoral research community.